PectOnion

HUID is developing a circular bio-refining approach to improve resource efficiency in bio-based materials manufacturing. The company's patent pending process converts onion skins, a major agricultural by-product, into high-performance fibre pulp for recyclable food packaging. This project focuses on recovering additional high-value co-products from the same process to enhance commercial resilience and reduce waste.

The feasibility study will evaluate methods to isolate and characterise particular polymers from both onion skins and pulping effluent, assessing yield, structure, and functionality. These results will underpin a techno-economic model to determine commercial viability.